ZAP2TAP: Solar Sterilisation Technology for Clean Safe Water

Water purification is the process of removing contaminants, suspended solids and disease causing pathogens to produce water fit for a specific purpose. Nano Products Ltd (NANO) proposes a new approach to water purification, ZAP2TAP, a solar sterilisation technology for clean safe water. Applications include sterilisation of source water, stored harvested rainwater and greywater for drinking and food preparation (particularly in humanitarian situations / developing countries). ZAP2TAP panels will be both portable and suitable for fixed installation.